Advanced low power wireless fire detection system

Fire safety is a top priority for all business/property owners as part of stringent H&S
regulations & legislation. Following the 2005 Fire Safety Regulatory Reform & Construction
Product Regulations 2011, demand for advanced fire protection systems (FPS) that comply
with EN54 standards has risen, resulting in a global FPS market projected to reach $79.18bn
by 2020.
The majority of fire alarm systems for large buildings are wired, requiring extensive cabling
between the control panel & fire detection devices. Installation is complex & expensive &
systems are inflexible. Due to tech advancements, innovations within the communications
industry & the gov. drive towards smart buildings; wireless fire alarm systems are beginning
to compete; however major tech limitations are preventing widespread adoption & consumer
confidence e.g. systems are energy intensive with high power consumption thus they use
power boosters in order to meet required standards, resulting in inflexible ‘hybrid’ solutions.
They are restricted in connection range creating transmission issues between detection devices
& Control Panel & have lack of remote monitoring capability meaning frequent checks &
maintenance.
As an existing manufacturer & supplier of fire safety equipment to the construction sector &
in response to demand from existing customers, Bull Products Ltd (BPL) seek to develop a
validated ‘works-like’ ‘looks-like’ prototype (to meet EN54) of a truly wireless, ultra-low
power fire alarm system, with additional security capability, that overcomes the major
limitations of existing systems. Innovative communications tech will allow significantly
improved range, reliability, flexibility & overcome power restrictions (no need for boosters)
& will include a novel & patented intruder alarm to provide a security aspect. BPL will
initially target large buildings within construction, housing associations & retail through a
strong existing customer base. Market entry expected mid-2017.